"As long as the family system prevails": gender, the family and law in indentured labour recruitment in India, 1800-1930

I analyse the project of Indian indentured labour through a gendered lens and through the prism of the family. By understanding the processes of recruitment for indentured labour as fundamentally gendered, I analyse the legal construction of the labouring family as both a colonial settlement project and as a means of economic extraction. Indentured labour brought both Indian people and the people who inhabited the colonies they were sent to into increasing contract with and control of the state. This contact was mediated not just through direct control but also by creating and manipulating societal factors. I question why the logics of indenture and the logics of family have been held so distinct. I hope to uncover both who the indentured family was and what it was imagined they could be. Alongside this, I will analyse the ways in which a gendered labour system was constructed under the guise of the family. Key questions for this are how colonial understandings of femininity and masculinity affected this and what role did economic factors play. Crucial to my understanding of this is Samita Sen's work on the utility of marriage for the regulation of labour in colonial India. Finally, I look at the spatiality of the indentured family and it's impacts, particularly with regards to indigeneity. When were different groups associated with indenture read as 'belonging' and when were they read as 'strangers'? How was all of this written into and perpetuated through the law? For this project I utilise multiple methodologies, including transnational history, queer theory, spatiality and gender as a project of power.